Novel technology (bio-sensors) for rapid detection of boar taint

Boar taint is an offensive odour of pig meat which has a negative impact on pork quality. Currently, there is no available technology which allows the detection of tainted carcasses on the production line to remove them from the food chain. The University of the West of England has developed prototype technology for the detection of boar taint to fill this gap in the international market. Initial feedback from end-users and market research indicated that the technology will be in high demand in the UK and on the international level. The main objectives of this project are to undertake further technological development and evaluation of our technology to demonstrate its commercial potential to end-users. This includes identifying the best route for bringing the technology to market and its mass-production; making contacts with licensees and improving the intellectual property position. The project is supported by JSR Genetics, and Biosciences Knowledge Transfer Partnership.